XAD - Satellite Communications on the move (SOTM)

The subject of this proposal is the design and development of a mobile antenna system that
will automatically connect to a VSAT satellite system to provide a two way voice, data, video
or internet connection in locations and/or situations where there is no other viable form of
communications.
Two novel aspects of the proposed design are that the communications link will be
maintained while the vehicle is moving and that the system is packaged in a low profile
housing suitable for roof top mounting on most vehicles.